Prosocial Risk Taking as a Predictor of Social Inclusion Across Group Lines

Prosocial behaviour is behaviour which is performed to benefit other people (e.g. sharing, helping, comforting). Performing prosocial behaviour has positive effects within individuals (e.g. mental wellbeing), between individuals (e.g. bullying reduction), between groups (e.g. conflict reduction) and at a societal level (e.g. tolerance and collective action). Different sub-types of prosocial behaviour are associated with different antecedents and outcomes, and so it is important for researchers to consider these individually, if they are to influence their occurrence.
Yet, one newly proposed type of prosocial behaviour has been largely ignored: prosocial risk taking (PSRT). That is, helping other individuals at a potential risk to oneself (Do et al., 2017). Clear examples of PSRT have been seen in recent world events (e.g. the Covid-19 pandemic and the conflict in Ukraine), and other every-day examples can be brought to mind (e.g. a child defending a friend from a bully). Given that PSRT can be seen all around us, it is surprising that very few studies have examined this construct or proposed a method to capture it. This was the focus of my PhD research, in which I developed a behavioural task to measure children's willingness to take a prosocial risk. Children could play a game that guaranteed they would win a good prize but that a peer won a bad prize, or could choose another game giving each child a 50/50 chance of winning a good/bad prize (Corbett et al., 2021). The first aim of the fellowship is to disseminate what I have already learned about children's PSRT by publishing further work from my PhD, and presenting at leading conferences in the field.
New research will generate knowledge regarding the social implications of PSRT by examining it as a predictor of social inclusion. Groups tend to differ in power and status; regarding inclusion, lower status group members risk rejection from higher status group members, while the latter risk reputation damage through association with the former. Individuals who are highly prosocial in other domains (e.g. sharing) may not include in this context (i.e. across a group boundary) because they are relatively risk averse; thus, what may be required is an interaction between prosocial and risk taking traits. Thus, PSRT may be an unexplored antecedent of social inclusion - a persistent social problem globally.
Northern Ireland and Queen's University Belfast is the ideal setting to carry out this research given the presence of two salient ethnic groups (Catholics and Protestants), who remain largely segregated from one another. By considering the social implications for real groups, we address an important limitation of many existing studies of prosocial behaviour (Taylor, 2020).
A further aim is to forge links with an extensive network of researchers, which will be achieved by leveraging my mentors' existing networks. I will collaborate on secondary data to develop hard skills: (i) advanced statistical analysis, and (ii) manuscript development, which will be accelerated due to existing available data and my prior knowledge of the subject area.
Impact and public engagement activities will also be a key part of this fellowship; these activities will provide an opportunity to achieve impact from my findings by establishing two-way communication with the local community, benefiting my personal development, the quality of research, and the public. I will develop a local advisory council representing different stakeholders, e.g. youth, educators, NGOs.
I will develop future funding proposals from findings across my PhD and this fellowship, which would allow me to carry out an independent program of research around prosocial development, with a particular focus on prosocial risk taking, given its largely neglected status and potential for societal impact.